IP 4 First Light

The development of an IP strategy that balances very long development-to-commercialisation timeline of the technology alongside the relatively short patent life and the requirement to publish scientific papers that build the company's scientific credibility.